Ti64 Advanced Processes for Aerospace Structures (TAPAS)

Additive Manufacturing (AM) offers unrivalled flexibility in terms of part geometry, material composition and production volumes. It will revolutionise the high value manufacturing sector and in particular the aerospace and medical implant industry, enabling complex, lightweight, high performance parts to be produced with less material waste and more economically. Unfortunately, despite the clear potential, until recently AM has been largely restricted to the production of prototypes, and components for test rigs. In TAPAS a comprehensive programme of experimental, theoretical and development work will be conducted to address some of the critical challenges which must be overcome for widespread adoption of AM for the manufacture of production parts within the civil aerospace and medical implant sectors.